PersonalCarer: Development of Directory to find care on demand.

We believe that everyone should have access to care that meets their needs. Our project aims to do exactly this by creating a website where care providers and people who need care are matched. Our platform gives the individual the ability to organise, manage and pay for their care all in one place.

There are over two million elderly people in the UK who have a care-related need but more than half of those are unable to find personal care on demand. This new solution means that those requiring home care can search for care providers on the platform via a combination of criteria, such as specialist skills, availability, and location.

The number of people without care is currently immeasurable now due to the circumstances and we want to maximize the number of people with access to contingency care options during the COVID-19 pandemic and onwards.

We will invest in our platform, to ensure that it can support the needs of the business as we aim to scale to thousands of customers and carers across the UK. In particular, we want customers and carers to manage more of their care through our app and get real-time information on their loved ones. With support, we believe we can bring the product to market within three months.